DROnes in Pathology NETworks (DroPNet): Optimal business case for drone logistics of pathology testing within Kent and Medway Pathology Network

The use of drones in the NHS has been an evolving area of interest and experimentation in recent years, and various trials and demonstration projects have thus far unveiled the benefits of using them in critical healthcare applications. Alongside offering enhanced travel times and emissions savings, drones help accessing remote and under-served areas and as such help to address inequalities in healthcare provision. As these benefits are becoming increasingly evident, there is a need to develop a realistic and accurate picture of the real cost and benefit implications of this emerging technology against existing logistics procedures.

Project DroPNet brings together a team of industrial and healthcare specialists led by OPINTELS Solutions LTD to dive deep into the complexities of designing an integrated bespoke optimisation platform dedicated to seamlessly operating a fleet of drones for the movement of pathology testing between selected NHS facilities in the Southeast of the UK. The project team engages closely with several NHS Trusts in the region to develop several use cases with different characteristics and at varying scales. The suitability of existing drone designs and any need for customisation and re-modelling to incorporate the identified special transportation requirements of the use cases are then analysed, and a number of different standard operating procedures and optimal operational models by detailed incorporation of factors impacting the journey planning are developed and implemented. These models are exercised against the developed use cases through the simulation of a large set of scenarios to enable an accurate analysis of cost and benefits involved at varying scales and report on a number of KPIs pertaining to cost, travel time, service level, and emissions savings. A work package is also dedicated to the demonstration of how a multi-trip multi-drone planned journey using the developed solution is implemented in action.

The outcome of the project will be an innovative decision support system backed by sophisticated modelling and integrated with a dedicated fleet of drones to allow project stakeholders interactively plan optimal pathology logistics at different scales in real-time. This is a novel offering that plays a critical role in conducting the required technoeconomic feasibility analysis needed to understand the cost and benefit of using drones at varying scales and settings in the early stages of the technology, and in longer term backs the autonomy of large-scale drone logistics in healthcare through the integration with relevant healthcare information systems and real-time data analytics.